PrecisionBeef

The goals of the project are: (i) to develop animal-mounted sensor systems that capture beef cattle feeding behaviour patterns and integrate this information with a feeding systems that accurately estimates feed intake at the individual animal level and (ii) to develop techniques for monitoring, in a commercial environment, the performance efficiency of individual animals. The aim is to integrate both input (feed) and output (growth/yield) measurements at the individual animal level, allowing beef farmers to make appropriate management decisions to improve the overall efficiency of beef production. The decision support platform will inform the livestock producer of the correct and balanced amounts of nutrients to be administered to individual beef animals in order to maximise production and profitability.